Home, Heritage and Hybridity - The Everyday Archival Practices of Diasporic Subjects in Scotland.

This research explores the archival practices of diasporic subjects in Scotland and their role in creating a sense of belonging and identity. I will examine the lived experiences of Scottish diasporic subjects and the role of informal archival practices on their sense of belonging, understanding of Scottishness, and diasporic identity. In this research, 'diasporic subjects' encompasses three generations of Scottish-identifying people - people who migrated to Scotland as children, people with parent(s) that migrated, and people with grandparent(s) that migrated.

This research utilises qualitative, participatory, art-based methods such as at-home-interviews and participatory curatorial workshops. This research will evidence cultural and material factors that shape a sense of belonging focusing on how participants use items in their home to build individual and collective identities. The curatorial workshop will result in the co-production of visual and cultural materials, which will contribute to debates on the role of the community archive and its impact on the (re)presentation of previously under-represented communities. This research aims to better understand cultural geographies of Scottishness by centring the experiences and archival practices of diasporic subjects.

Through both participation and informal archival practices, this research works to decolonise historical collections that represent Scottishness. The study will conclude with the curation of a participatory exhibition, with research directly contributing to a centring of migrant experiences in public debates around Scottish identities and migrant communities. Research findings will contribute new knowledge on the continuing role of migration and multiculturalism in shaping the geographies, histories, and imaginations of Scotland and Scottishness.